Development and adoption of an AI solution to improve the utilisation of logistics capacity in transport sector

Retailers, large and small, are currently facing a growing demand from their customers for faster and cheaper delivery, driven by the likes of Amazon and Quick-commerce (q-commerce) platforms, where same-day and single-hour deliveries are promised. In response, more vehicles, warehouses and delivery journeys have been created in order to fulfil this ever-increasing demand. This has inevitably resulted in increased carbon emissions and negative environmental impacts.

The World Economic Forum (WEF) made a projection that, without any intervention, the number of delivery vehicles in the top 100 cities worldwide will increase by 36% until 2030 (WEF, 2020). Consequently, emissions from delivery traffic will increase by 32%, and congestion will rise by over 21%.

Anteam was founded to disrupt the logistics industry to reduce CO2 emissions, air pollution and traffic congestion using Artificial Intelligence technology. The early development of the Anteam innovation has received grant funding from the Department for Transport and Innovate UK.

This project will focus on the development, adaptation and demonstration of Anteam's AI for a large retailer to improve their fleet's productivity and efficiency, and reduce the cost per delivery, whilst at the same time, reducing their environmental impact. This will help them accelerate their journey to adopt AI and remain competitive whilst contributing to their Net Zero goals, in line with the United Nations Sustainable Development Goals (SDGs).